The immune response to cochlear implantation

Hearing loss is a significant social, emotional and economic burden on society which affects around 466 million people worldwide and is expected to increase dramatically. Many people experience hearing loss due to loss of, or damaged hair cells in the cochlea, as it loses its ability to convert mechanical energy from sound waves into neural impulses due to these damaged sensory hair cells. Cochlear implants (CI) are auditory prostheses which function to bypass damaged hair cells and directly stimulate neurons of the auditory nerve which sends sound information directly to the brain, where the sound is perceived. Despite being the most utilised and successful neuroprosthetic device currently available, there are a group of individuals who have sub-optimal performance with their implants. The aim of this project is to investigate why these individuals experience sub-optimal performance with their implants and why this only
occurs in certain people. We hypothesise that one source of variability is the behaviour of the innate immune cells in responding to inflammatory insults. Resident macrophages and microglia may become primed, or have been primed due to immune events that were associated with the loss of hearing,which describes a change in their phenotype whereby these cells can exhibit an exaggerated inflammatory response to secondary stimulus, after experiencing a primary stimulus. This project will investigate whether a primary insult such as noise exposure, that results in altered hearing thresholds,causes microglial priming which would result in a heightened inflammatory response upon a secondary stimulus, in this case is cochlear implantation, leading to less favourable outcomes in cochlear implant patients. Immunohistochemistry will be carried out to identify the phenotype and regional distribution microglial cells and macrophages, in
cochlear and brain tissue, from CBA mice after a cochlear insult and to see how this changes with time and subsequent insult. We anticipate seeing changes in the regional distribution of microglia and macrophages and the activation of these cells in response to a cochlear insult resulting in an increased inflammatory response upon a secondary insult. Understanding the behaviour of microglia and macrophages in the cochlea and auditory pathway after an insult and subsequent insults and determining whether priming leads to an exaggerated inflammatory response, will be hugely beneficial in terms of considering the inflammatory status of an individual and how this will influence their outcomes with their cochlear implant